Cardiff University and Centrica plc

To create and embed an Accelerated Innovation Process within data science that will deliver financial benefits from new products/services, strategic benefits from business model innovation and an enhanced entrepreneurial culture.